University of the West of Scotland and Habitat Learn Limited KTP 22_23 R5

To embed e-learning evaluation framework knowledge, validating learning outcomes and informing downstream service innovation.